Improvement of NK cell-infusion therapy for metastatic breast cancer by targeting tumour-associated macrophages

Breast cancer is one of the leading causes of cancer death in women. Although most cancer in the breast (primary tumours) can be resected surgically, it often spreads to the different part of the body such as the bone and lung (metastatic tumours) and this is responsible for the high mortality of the disease. Since existing therapies are not sufficient to prolong survival of patients with metastatic breast cancer, novel approaches are required to improve outcome. An emerging therapeutic strategy is the infusion of immune cells called natural killer (NK) cell that can directly kill certain types of cancer cells. Clinical and pre-clinical studies have shown that infusion of NK cells exerts modest therapeutic effects in breast cancer patients without adverse side effects. However, several reports show that NK cells cannot exhibit full anti-tumour ability in the environment of the tumour, suggesting that elimination of such a suppressive environment is needed to use the NK cells as a therapeutic tool.
Recent studies suggest that other types of immune cells called tumour-associated macrophages (TAMs) can suppress NK cell functions in the primary tumours. However, their roles in the metastatic tumours are largely unknown. Using animal models of metastatic breast cancer, I have reported that TAMs are one of the most abundant cell types in the environment of metastatic tumours, and their accumulation helps cancer cells to establish the lethal metastatic tumours. Furthermore, my recent studies suggest that the TAMs in the metastatic tumours can suppress NK cell-induced tumour cell death in vitro. We have also found that macrophages acquire NK cell suppressive functions when they are stimulated with conditioned media that are harvested from cultured cancer cells and thus include several factors secreted by cancer cells. I thus predict that the TAMs in the metastatic tumor environment are educated by cancer cells to prevent therapeutic effects of the infused NK cells on the metastatic breast cancer. The overarching ambition of my project is to improve efficacy of the NK cell-based therapy against metastatic breast cancer by blocking functions of TAMs.
To achieve this ultimate goal, this proposal has three specific aims. The first aim is to define how TAMs suppress NK cell functions. We will isolate TAMs from murine metastatic tumors, and investigate their effects on NK cell movement, activation, killing factor expression, and tumor killing activity using in vitro assays established by us. The second aim is to identify therapeutic targets that can potentiate human NK cell efficacy. We will identify candidate factors that are highly expressed in human macrophages educated by cancer cells, and assess whether ablation of these factors prevent the macrophage mediated suppression of the NK cell functions. We will also define the cancer cell-derived factors that educate human macrophages to be NK suppressive cells. The third aim is to develop clinically relevant models for validation of the therapeutic targets and further drug discovery. We have established a protocol to differentiate human induced pluripotent stem cell (iPSC) into mature macrophages and NK cells. Using these cells, we will develop our in vitro assay into a more clinically relevant model. We will also establish a mouse model by which we can assess therapeutic effects of human NK cell infusion combined with blockade of identified therapeutic targets on the metastasis formation of human breast cancer cells.
I believe that this research will show us the essential factors for TAMs to suppress NK cell functions, which will lead us to develop novel approaches to improve efficacy of NK cell-based therapy for metastatic diseases. The funding from this award would allow me to expand my research group, enhance my independence, develop further collaborations, and thereby identify new strategies that will potentially prolong survival of metastatic breast cancer patients.

Technical abstract
This study aims to understand and overcome the NK cell inactivation induced by tumour-associated macrophages (TAMs) in the metastatic breast cancer (MBC).
Aim-1) Define the mechanisms by which TAMs suppress NK cells: By flowcytometry, Q-PCR, and our in vitro/in vivo imaging techniques, I will investigate dynamics, activation status, and effector molecule expression of NK cells in our MBC mouse models with or without TAMs. I will also identify secreted/surface factors expressed by TAM and its mimetic NK-suppressive bone marrow derived macrophage (BMM), and test whether the ablation of these factors blocks the BMM-mediated NK cell suppression by our in vitro cytotoxicity assay.
Aim-2) Identify therapeutic targets that can potentiate human NK cell efficacy: I will search suppressive molecules expressed in THP1 human macrophages cultured with tumor-conditioned medium (NK suppressive) by omics analyses. I will then knockdown the candidate molecules (as well as candidates found in aim-1) in THP1 macrophages, and assess their suppressive effects on cytotoxicity of NK92 human NK cells against MDA231 human breast cancer cells.
Aim-3) Develop clinically relevant models to validate candidates: Using our established protocol, I will prepare macrophages and NK cells from human induced pluripotent stem cell (iPSC), and utilize them to develop our in vitro NK cytotoxicity assay into a more clinically relevant model. I will also establish and validate an in vivo model for evaluation of NK infusion/TAM intervention therapy, i.e., I will define the effects of NK92 cell infusion with or without pharmacological TAM depletion on the metastatic tumor growth of MDA231 cancer cells injected into mammary fat pad of mice. Using these models, I will validate the identified therapeutic targets.
I envisage that this research will generate novel data that impact therapeutic strategies to suppress lethal metastatic tumour formation in breast cancer patients.

Potential impact
The proposed research will benefit researchers, pharmaceutical industries, patients with metastatic breast cancer (MBC), and clinicians.

Researchers (short-term): This work will allow me to develop my independent research program supported by a long-term funding, which guarantees me ultimately a permanent position within the proposed institute. It will allow me to develop my own supervision and mentoring roles in the medical and veterinary schools, and offer the opportunity for undergraduate, MSc and PhD students to undertake projects in my field. The post-doctoral fellow involved in this project would benefit directly from this research by acquiring cutting edge techniques (e.g., genetic engineering of induced pluripotent stem cells, high throughput drug screening, and intravital lung imaging), and opportunity to develop professional skills, which would significantly advance his/her scientific development. The collaborators who have interests in the role of NK cells in the inflammatory and infectious diseases would indirectly benefit from the results and techniques in this study.

Pharmaceutical Industry (short-term and long-term):
The overarching aim of my research is to understand macrophage-mediated immune suppression in the metastatic tumours. Results from this proposal will be of particular interest to commercial organizations because it will lead to identify novel targets to improve current immunotherapies for metastatic diseases.
Using mouse cells, I have already established an in vitro assay system in which we can evaluate macrophage-mediated suppression of NK cells. The proposed study will develop it into the 'humanized' assay that is suitable for high-throughput screening. This assay and data generated through the proposal will allow pharmaceutical companies to screen potential drugs from their compound libraries.

Patients and clinicians (long-term):
In women in the UK, breast cancer is the second most common cause of cancer death with around 11,400 deaths in 2014 (Cancer Research UK: www.cancerresearchuk.org/health-professional/cancer-statistics). This is mainly due to that established metastatic tumour is largely refractory to current treatments. Thus development of novel therapeutic strategies that prevents the lethal metastatic tumour outgrowth would greatly improve the survival, quality of life and productivity of MBC patients. My research represents an opportunity to improve the ongoing NK cell-based immunotherapy by targeting immunosuppressive macrophages in the metastatic site, which would limit the establishment of life-threatening metastatic tumour mass. The human NK cells utilized in this proposal (i.e., human induced pluripotent stem cell-derived NK cells and NK-92 cell line) are promising for clinical applications, and thus results from the pre-clinical MBC model would lead to subsequent clinical testing. Consequently, long-term results of my research could greatly enhance therapeutic options available to clinicians to treat MBC.